Smart Antibacterial Materials Using Novel Metallic Nanoparticles

The aim of this project is to utilise our in-house developed manufacturing technique for synthesis and application of novel metal based nano-particles attaching onto solid supports. These new nanomaterials have shown great antibacterial properties on both Gram positive and Gram negative bacteria compared to standard nanosilver. Therefore, these novel nanomaterials would be able to compete with commonly used antibacterial nanoparticles as well as having the advantage of being attached to various solid surfaces which ultimately would improve nanocomposites properties in a safe and cost-effective manner. The proposed methodology enables deployment of strong bondings between nanoparticles and target supports, preventing undesired release of nanoparticles, ultimately alleviating risk of possible toxicity.